Automating freight access right management and spot bidding using novel and modern software to drive modal shift from road to rail

Automating today's manual processes associated with access right management and spot bidding and wrapping these digital processes in an intuitive, integrated, modern, bespoke and scalable user system. The benefits of this innovation are not only cost efficiency but also enabling a much better experience to freight customers to drive modal shift.